University of Hertfordshire and Bespak Europe Limited

To develop and embed expertise for the systematic design, manufacture and assessment of new metered dose inhaler valve technologies. New product and process design models will be implemented, creating the ability to customise valve to meet MDI manufacturing and finished product specifications.